Farm household Resilience, Income Source and Earnings (FARM-RISE)

Farm businesses have been financially supported by Government payments for decades. Despite this, many farms and farm households (FHH) also rely on non-farming income sources. Recently, farm businesses have become increasingly dependent on non-agricultural income sources and all FHH members' off-farm earnings. While information about the financial returns to farm business is well-known, there is a lack of information about UK FHH finances, as these data are not collected; consequently policy makers, farming organisations and farmers have a lack of information about this important topic. Following Brexit, and the introduction of the UK Agriculture Act (2020), understanding how all FHH income sources contribute to FHH income security and prosperity is an increasingly important policy question. Because we have not had relevant data, we also do not know if the financial wellbeing/hardship of FHH differs from that of non-farm Rural Households (RHH).

Information and data exists in farm datasets on farm business performance, by farm type, size, location and the principal farmer characteristics (gender, age, education), but understanding the financial wellbeing/hardship of the FHH requires information about earnings from other members of the FHH that farm datasets do not hold. However, the Administrative Data | Agricultural Research Collection (AD|ARC) data for England and Wales provides the first opportunity to examine this topic. The AD|ARC data contains information about the farm, FHH and business turnover including the occupation and part/full time employment information of all FHH members. Unfortunately the AD|ARC data does not contain information about the profit (income) from the farm business nor the earnings from other FHH members. To address this challenge, this project will use two other data sources, the Farm Business Survey (FBS) for England and Wales, and the Annual Survey of Hours and Earnings (ASHE) to transform the AD|ARC data into estimated farm profit (income) and earnings from employment to provide data on FHH incomes. The project will also use ASHE data to transform AD|ARC data for RHH into data on RHH incomes. This second stage will allow a comparison between FHH and RHH financial wellbeing and hardship to be made. To our knowledge, this will be the first research of its kind that uses different data sources to address these topics and to deliver such policy relevant results.

Through workshops and a steering group engaging with farmers, farming organisations and policy makers, we will develop data methodologies, approaches and datasets. With these data we aim to estimate and model FHH income reliance on subsidies and other income sources in the context of FHH composition, location, farm type, tenure and farmer characteristics and quantify the influence of these factors on FHH income levels.

Policy and industry relevant insights into FHH incomes will be generated, including FHH reliance on Government subsidies and non-farmer FHH member earnings, the extent to which these income streams are supporting losses from agriculture, and a comparison of FHH financial hardship relative to RHH. This project will establish baseline FHH income data for a pre-Brexit era and provide a framework for how to develop and analyse future AD|ARC data to inform policy makers, farmers and the wider agricultural industry, plus researchers who seek to use these and similar data in the future.